JWST Spectroscopy of Emission Line Galaxies in the Epoch of Reionization

The aim of this PhD project is to use the James Webb Space Telescope (JWST) to study the spectra of Spitzer excess sources in the Epoch of Reionization at z = 5.5 - 9, contributing to our understanding of the last major phase transition that occurred in the universe, bringing the cosmic Dark Ages to a close. I will study: